Future Electrical Machines Manufacturing Hub - Additional Funding

"This grant provides additional funding for the EPSRC manufacturing hub: Future Electrical Machines Manufacturing Hub. The funding will provide equipment in support of coil winding technologies which have been researched in the Hub including a high-speed event camera, a hot crimping system and instrumentation